IMMERSE

Imagine yourself, fully immersed, 'drenched' in real time your favourite artists and musicians work. You can feel the music, you are transported to the mind of the artist, and your sense of experience is immediate, present and fully formed. You can share this experience collectively with your friends. You may want to dance, sit, or just listen.

IMMERSE is a new experience brought to you by UP Productions & AVA, with the leading creators in the sector of visual art & electronic music, realised through leading 4D surround sound and projection partners.

A hybrid of a gig & an art exhibition.